Newcastle University and DePuy International Limited

To develop design rules and quality assessment procedures for solid and porous titanium alloy medical implants made using additive manufacture techniques